Floodmatik Automatic Flood Barrier - Prototype to Market

**(2)** Floodmatik 1100 -- Public Description\*

The Floodmatik 1100 is a fully automatic flood barrier that requires no electrical power or human intervention to operate it or to de-mobilise it after operation.

The project is to develop the design of the prototype component parts as described below.

The appearance and function of the barrier resembles that of a drawbridge in that it normally rests in a horizontal position flush with the ground, to allow access into the property, and then rotates to the vertical to bar entry into the property. However, the flood barrier is raised solely through the buoyant reaction to flood water.

It comprises three main parts: a U shaped frame for attachment around the existing doorway, a rotating buoyant "float", which is effectively the barrier when raised, and a shallow chamber.

To make this frame commercially, we need to work with an industrial designer and reputably experienced aluminium extrusion company, to manufacture this component and achieve a robust and aesthetically pleasing product.

The float/barrier component comprises a buoyant part close to the pivots with a thinner section towards the front. This unit is rotationally moulded using a steel tool with medium density polyethylene and filled with marine safety approved closed cell polyurethane foam.

To make the float aesthetically attractive to the house owner, we need to design a suitable method of integrating an acceptable anti-slip fiberglass deck to its surface, which will involve modifications to the rotational moulding tool, as well as both cooling and foam filling jigs.

For the float to sit inconspicuously outside the property, we require an industrial designer to design an underground chamber. A suitable frame, similar to that found on a manhole cover is needed for the float to rest on the chamber while awaiting a flood. This frame will also have to integrate with the float pivot points in order to guarantee alignment of all components.

An installation document conforming with all building regulations will also be required.

The final part is to assemble all items, install them into a purposely made tank sited on an Ifor Williams trailer and have the kite mark testing undertaken at Plymouth university under the guidance of BSI. The test tank can later be used for live demonstrations to promote product sales.

The project for which we are seeking funding is to undertake the above tasks, using sub-contractors where necessary.